KTN – DFID GCRF Africa Support

Global Alliance Africa is a six-year project jointly funded by UK Aid through Innovate UK (GCRF) and FCDO.
The overall objectives of Global Alliance Africa are to build stronger UK-African and Pan-African knowledge and innovation partnerships that lead to mutual socio-economic benefits for African partner countries and the UK.

Our innovative project is structured around the following approaches:

Convene: In helping investors, innovators and governments to connect, the Global Alliance Africa will open new doors for job creation and economic growth in Kenya, Nigeria, South Africa.

Collaborate: Global Alliance Africa will work closely with other initiatives from the UK Government to ensure a more aligned approach to UK support for innovation in Africa.

Enable: Through collaboration and training, Global Alliance Africa will create opportunities for champions of innovation to share their work with one another. Global Alliance Africa will not only facilitate new connections but will allow them to grow organically.

Exchange knowledge: By encouraging sharing and learning, we aim to showcase the latest ideas and best practice in innovation ecosystem at local, national and international stages.

Project objectives will be achieved through four core interventions to drive positive change: Open Innovation, Place-Based Innovation, Innovation Governance Knowledge Exchange and Strengthening the Investment Pipeline.

To find out more visit our website at: https://ktn-uk.org/programme/africa/